Perception and Saliency in Augmented Reality

Augmented reality (AR) is the direct or indirect view of a real world environment that has been modified, added to, or enhanced by computer-generated sensory input. Typically taking the form of visual additions and effects to the physical environment, AR is a promising and growing research area incorporating human-computer interaction, computer vision and machine intelligence.

Humans are predominantly visual creatures, relying on their sight as their primary means of information gathering. As such, much of our technologies are dominated by separate visual displays, which ultimately detract from our perception of the world around us. AR has the potential to shift visual information and interaction to the world around us, allowing us to stay engaged with our environment while enhancing the experience with extra sensory input. Further, AR potentially provides a natural and elegant way of displaying information that relates to the environment, or regions of interest within it, to the user.

AR, however, is not an new concept. There has been plenty of research and implementation within both academia and industry. However these solutions have often been underwhelming, impractical, or both. AR needs to enhance a user's perception of their environment without detracting from it in other areas. Three obvious requirements of a good AR system are:

1) Robust and accurate augmentation
2) Dynamic augmentation
3) Personalised, appropriate or context driven augmentation

Robust and accurate augmentations are key to user engagement with a system. A system that is annoying and doesn't display things how they ideally should is useless. Dynamic augmentation allows variation in experience and information i.e visually displaying more detailed information about an object as you move closer to it. This again is important to engagement, and allows for a flexible system. Personalisation, appropriateness and context awareness allows the system to be relevant to the user. What does the user see as important in their environment? This question obviously affects what, and how, you augment and user's environment and experience.

The proposed work throughout this PhD is threefold. Robust and accurate augmentation can be considered a problem of localisation, both of the person and objects of interest. Study, research and implementation of various hardware (gyroscopes, accelerometers, depth cameras) and computer vision techniques (object recognition, visual SLAM) is likely to reveal solutions. Study of the human visual system, perception and how to computationally simulate it (saliency) with regards to context is likely to provide insight into how to personalise AR for the user's needs. Finally, study of AR systems and how people interact and engage with them will reveal how best to design AR systems to be useful for specific environments and everyday life in general.